International Collaboration on Refrigerant Properties for Hydrogen Liquefaction (ICoRPHyL)

To avoid catastrophic climate change, scientists now agree that greenhouse gases, mainly carbon dioxide emitted from burning fossil fuels used for home heating, transportation, and so on, must be reduced to "net-zero" by 2050. In the event of global decarbonisation, liquid hydrogen is among the most potential energy carriers for transporting energy from regions with enormous resources, such as Australia, to nations with limited energy supplies, such as the EU. However, liquefaction, transportation, and storage of liquid hydrogen present scientific and economic challenges that must be addressed to deploy it at the scale required to meet the demand. One major limitation is that hydrogen liquefaction is an energy-intensive process. A liquefaction process transforms hydrogen gas at 25 °C to liquid hydrogen at -253 °C at atmospheric pressure using a gas compressor, series of heat exchangers, and Joule–Thompson valve. This transformation requires a huge amount of energy. The current hydrogen liquefiers' energy consumption is between (11.9 and 15.0) kWh/kg, and the liquefaction cost is between (2 and 3) US$/kg. In comparison, liquefied natural gas's (LNG) energy consumption is about 0.33 kWh/Kg and costs less than 0.3 US$/kg. Therefore, significant effort is required to reduce the cost of hydrogen liquefaction to a similar value to LNG. One way to achieve this is using mixed refrigerants (MRs) in hydrogen liquefaction heat exchangers and compressors. Common MRs can content hydrogen, nitrogen, neon, helium, and hydrocarbons ranging from methane to butane. MRs can have evaporation temperatures much closer to the cooling temperatures of the hydrogen gas than the typical refrigerant, such as nitrogen. The reduction in temperature differences between the hydrogen and MRs enhances heat transfer and efficiency. Conceptual liquefaction cycles using process simulation tools have been investigated using MRs, and they found that they can significantly improve efficiency from 13.58 kWh/kg to 5.91 kWh/kg. However, the experimental data, such as density for MRs at temperatures below -173 °C, are very limited. Consequently, the predictions of the existing thermodynamic models in the simulation tools are poor. To improve these models the MR property data with sufficiently high accuracy are needed, so the state-of-the-art experimental techniques should be utilised to obtain them. The most advanced experimental facilities for cryogenic measurements in liquid hydrogen have been developed at the University of Western Australia (UWA).
In this context, the objective of this overseas travel grant is to access the experimental facilities at UWA to perform an experimental program to measure the phase behaviour and speed of sound of (hydrogen + helium + neon + nitrogen) mixtures at temperatures between ( -173 and -253) °C and pressures up to 100 bar to improve the accuracy of the thermodynamic models for the development hydrogen liquefaction process. Furthermore, this grant will allow me to establish a new international collaboration between Northumbria University and UWA as well as to expand my research knowledge in liquid hydrogen and my expertise in extremely low-temperature setups that I would be able to transfer to Northumbria University after my visit. The new collaboration will contribute to the UK hydrogen strategy by providing technological expertise, knowledge, and data to support the development of liquid hydrogen technology in the UK, particularly in the North East. In the future, this research line will allow North East companies to engage in hydrogen technology.